Manuscript sources for Antonin Dvorak's opera Tvrde palice

The research will entail the examination of manuscript and printed sources for Antonín Dvorák's third opera, Tvrdé palice (The Stubborn Lovers), and the creation of a critical edition of the full score of the opera for scholars and performers (the only printed edition of the opera to date is a vocal score from 1882). The edition will be published by the music publisher Editio-Bärenreiter, Prague.